University of Southampton and TSL Technology Limited

To develop computation fluid dynamics (CFD) software design tools for modelling and optimizing the design of propeller thrusters and water turbine generators.